Nano-structured transparent electrodes for organic and perovskite photovoltaics

This project fits squarely within the EPSRC's Energy theme (Solar Technologies and Materials for Energy Applications) and is overlapping with the Physical Science and manufacturing the future themes.
This project will focus on the development of transparent electrodes based on nano-structured ultra-thin metal films, matched to the needs of the emerging generation of organic and perovskite photovoltaics. The project will focus particularly on chemical approaches to stabilizing these electrodes towards oxidation in air and the development of new chemical approaches to achieving large area patterning of these electrodes. The project will span electrode fabrication and characterisation (including optical modelling), as well as photovoltaic device fabrication and characterisation, and so represents a truly inter-disciplinary research training opportunity.